Chargifi Home Office - Enabling Secure Remote Working Through Wireless Charging

Chargifi currently provides connected wireless phone charging to companies with large office complexes and hospitality businesses. Our products allow a charging point to be a hub by which someone connects to their space -- whether to verify identity and check into a room or a hot desk, to turn on a video conferencing system, connect to a secure VPN or intranet or to customise a space, for instance to make sure that a physical disability can be managed.

In response to COVID-19 and the rapid switch to working from home, Chargifi is adapting its technology to create the "Home Office" which will support our customers to add remote workers easily to their network, while creating a product for businesses to better facilitate connecting remote workers through data to understand better how to support their changing device.

Working from home, or remote locations, is expected to continue. The May 2020 "COVID-19 remote working survey" by Eskenzi PR reported that 91% of the UK population are willing to continue to work from home once the pandemic is over.

By extending Chargifi's connected wireless charging proposition to home users through this project, our customers will gain a clear understanding of where people are, as they use their phone to login to work.

Our wireless charging product will support:

* Remote/home working by users, tracking time "at work" by logging hours. Useful for employer-employee relationships, as well as for allowing reimbursement and reclaim of a fair share of workers costs.
* Further specific security requirements by allowing a connected wirelessly charging device (the phone) to act as a third-factor authentication.

The Home Office will produce a rich data set that can aid in:

* Providing employers with detailed information of how and when their staff are working from home. Over time, this will allow businesses to optimise their office space to suit their teams' needs.
* Provide the government with a dynamic database to show how where workers are spending their time allowing resources to be allocated to where people actually are (impacting plans for public transit, etc).
* Understanding and predicting people's locations during the day, potentially impacting electricity load usage and forecasting.
* By provisioning decision information that allows both public and private resources to be allocated more optimally, over time this should help the country achieve its goal of becoming carbon neutral by 2050\.